The University of Salford and KP Acoustics Group Limited KTP 22_23 R1

To develop a highly directional, personalised sound masking system for use in office environments to improve productivity and reduce distraction